Investigating novel and sustainable processes for lithium isotope separation

"The overarching aim of this PhD is to investigate the development advanced physio-chemical methods for separation of lithium isotopes, to produce 6-Li enriched materials for use in the breeder blanket system of future nuclear fusion reactors.

The project, co-funded by UKAEA, will investigate a number of the different physio-chemical techniques and precursor processing steps needed for isotope separation. The PhD will examine initially the historically used methods for isotope separation and conduct a technical review of potential alternatives, working with experts from UKAEA and Urenco.

The project will then seek to validate, one or more advanced (but low TRL) separation techniques including electro-separation and laser-based separation. The project will also examine the necessary chemical conversion steps needed to (1) convert the lithium into the correct material form for separation and (2) convert it into a metallic form after the isotopic refinement process.

The experimental PhD will be achieved using the facilities in the Interface Analysis Centre and School of Physics Materials Laboratory in the University of Bristol, School of Physics, including the Secondary ion mass spectrometry system used for isotopic analysis of materials.

The purpose of this PhD is to better define and optimise the separation of lithium isotopes. Lithium is well recognised as being an important element for nuclear fusion in that the light isotope, lithium-6, is regarded as the primary isotope that can be used for the neutron-based production of tritium - a primary component of fusion fuel. The fusion fuel cycle will not work unless we can develop a sustainable, affordable and scalable method of lithium isotope refinement!

The project will utilise the extensive resources of the Interface Analysis Centre and will have strong links to the UKAEA, as well as co-funding. This also links to the supervisors' Royal Academy of Engineering Professorial fellowship on 'Advancing the fusion fuel cycle'."